Elucidating the source organisms and biosynthetic pathway/s of GMGTs.

Multiple culture studies will be carried out into the responses in the lipid profiles of bacteria to variables such as temperature, pH, salinity, and O2 concentration. Through experiments such as feeding studies with isotopically labelled substrate, the aim will be to elucidate biosynthesis pathways of GMGTs (concretely, BrGMGTs). These results will provide greater understanding of the potential of GMGTs as biomarkers for measuring paleoclimatic variables.